Migration and food practices: Policy lessons from lived experiences in London

What are the factors that influence the dietary transitions of migrant women in the UK, and with what wider implications on the food system?